The University of Essex and Horus Security Consultancy Limited KTP 21_22 R2

To automate delivery of travel safety alerts to customers, transforming efficiency and enabling rapid scaling of our travel safety app, Horus-I.